Developing Gluten Free Beer

This project will enable a new business opportunity through product development, with a better, informed start and produce an innovative product(s) for an expanding craft beer market.